mLAH - a methodology to help children Learn At Home

m-LAH - motivation for Learning And Health
m-LAH was developed to help children learning at home during lockdown.
m-LAH has evolved into a group talking programme for young people.

m-LAH is a freely available tool that helps teenagers enact healthy lifestyles.
Please visit our website : https://m-lah.org/
Please email us if you would like to use m-LAH for free : [email]

Use m-LAH to help children :
> bring structure to their day
> work with their peers
> measure their progress

If your children or pupils are struggling with motivation then m-LAH can help.
Download the meeting guide, watch the videos and learn how to set up your own m-LAH group.

m-LAH was created with a grant of £47K from Innovate UK in May 2020.
Innovate UK invested a further £24K for the creation of e-learning to help the rapid adoption of m-LAH.
The e-learning will be focused on giving secondary school students the skills needed to facilitate m-LAH groups.